PCBFC for Range Extender

Bramble Energy has developed a disruptive and innovative approach to designing and manufacturing hydrogen fuel cells. Different to any other fuel cell manufacturer, Bramble has designed a proton exchange membrane fuel cell within a printed circuit board. The printed circuit board fuel cell (PCBFC) has a series of advantages, including a simpler design, lower cost materials and a manufacturing process which leverages the existing PCB supply chain to scale-up fuel cell production.

The PCBFC Range Extender feasibility study will develop robust and detailed business case to manufacture the printed circuit board fuel cell (PCBFC) for the automotive sector in the UK. The project will engage with stakeholders across the supply chain, end-users, OEMs and infrastructure providers. The detailed business case will address the challenges of the fuel cell sector, namely the high cost of fuel cell vehicles, and work with customers and hydrogen suppliers to develop a robust and detailed business case for manufacturing fuel cells in the UK. This will have significant job creation opportunities both directly within the PCBFC manufacturing, but also across the UK's hydrogen and fuel cell supply chain, a sector which has a crucial role in reducing CO2 emissions and delivering Net Zero.